Zinc, iron and phosphorus co-limitation in the Ocean (ZIPLOc)

Phytoplankton are microscopic plants that live in the sunlit surface ocean. Phytoplankton fix carbon dioxide and use essential nutrients such as nitrate, phosphate and trace metals, such as zinc and iron, via photosynthesis, to produce organic matter. In doing so, marine phytoplankton provide energy to higher trophic levels, such as fish and marine mammals, as well as contribute to the distribution of carbon dioxide between the atmosphere and ocean.

Over 40% of the ocean consists of vast remote ecosystems known as subtropical gyres, which are typified by warm surface waters and extremely low nutrient concentrations. Indeed, the activity of phytoplankton is often suppressed by the lack of nutrients. However, due to their vast areal extent, subtropical gyres have a significant impact on the way the ocean cycles carbon and nutrients. This means that any future changes in the activity of subtropical systems will have important impacts on marine resources and how the ocean interacts with the climate and the Earth System.

Our present understanding of how phytoplankton activity in the gyres will change in the future in response to climate change is that there will be an overall reduction in the supply of all essential nutrients due to changes in ocean circulation, causing a decline in phytoplankton activity. However, this simplified view ignores both the natural and anthropogenic addition of nitrogen to surface waters, which enhance stocks of nitrate relative to phosphate. In the subtropical North Atlantic, the natural addition of nitrogen via nitrogen fixation causes phosphate to limit phytoplankton growth. In the subtropical North Pacific, recent observations show that the addition of anthropogenic nitrogen via combustion and fertilisers are causing the North Pacific to be driven from a nitrate to a phosphate limited ecosystem.

The on-going addition of nitrogen to the subtropical gyre systems from continued anthropogenic sources implies that phosphate scarcity will become an increasing problem over the coming decades. At present, phytoplankton are thought to adapt to phosphate scarcity by producing enzymes that allow them to acquire phosphate from the more abundant pools of dissolved organic phosphorus (DOP). As such, the oceanographic community typically assumes phosphate limitation of phytoplankton activity to be unimportant.

In contrast to this prevailing view, our team have found that the ability of phytoplankton to acquire phosphate from DOP can be regulated by the supply of zinc. Zinc is a trace metal that is essential for phytoplankton, but has never before been shown to play such a fundamental role in controlling phytoplankton growth. Much attention has been placed on how the trace metal iron interacts with nitrate and phosphate in the subtropics, but there is now an explicit need to better understand the role of zinc and its interaction with other nutrient cycles and phytoplankton. Our initial work suggests that by controlling the impact of phosphate scarcity, zinc may be the ultimate arbiter of how subtropical gyre ecosystems evolve.

Our goal is to combine a field study to the subtropical gyre North Atlantic and use novel techniques to measure how zinc and phosphorus control biological activity. We will then use the latest modelling tools to explore our observations further over decadal timescales and other ocean basins. The North Atlantic gyre is typified by low phosphate and zinc and is therefore an ideal natural laboratory in which to understand how zinc availability may shape future subtropical gyre ecosystems. Our ambitious proposal has the potential to produce a step change in our understanding of how subtropical gyre ecosystems respond to ongoing climate change. Our team combines world leaders in the observation and modelling of nutrients and phytoplankton biological activity and is therefore uniquely placed to deliver this crucial scientific insight.

Potential impact
Who: Immediate beneficiaries of ZIPLOc will be the oceanographic research community interested in the cycling of nutrients and trace metals, biogeochemical models and climate change. We believe policy makers and civic leaders will benefit from a greater understanding of the interaction between the ocean and atmosphere via pollution and climate change studies. Most importantly, we wish to engage with school children, high school and college students, teachers and educators and the general public interested in understanding big questions in science. This last group will be the main focus of this pathways to impact.

One of the greatest challenges facing oceanographers is communicating the subject of oceanography to non-scientists, school children, careers advisers and decision makers. Explaining the importance of microscopic phytoplankton and nutrient limitation to non-specialists is challenging but vitally important if we are to recruit students into oceanography, convince the public that it is worthwhile funding oceanography and increase awareness of the sensitivity of the ocean to climate change.

How: We will disseminate our research to the oceanographic research community through publications and presentations at academic meetings (e.g. Challenger Society, ALSO Ocean Sciences conference). We will engage with policy makers, civic leaders and the wider community through the Research Centre for Marine Sciences (www.liv.ac.uk/climate); Mahaffey sits on the Steering Group which has held previous events such as 'Briefing on the Science of Climate Change'.

Our main focus is to engage with school children, high school and college students and the general public. We will invite a Merseyside schoolteacher on the research cruise in summer 2017. This opportunity will be advertised through MerseySTEM (http://www.merseystem.co.uk, Mahaffey is a MerseySTEM Ambassador). The teacher will be involved in the following activities:

1. The Cruise Experience: we will produce a short film that documents the living and working conditions aboard ship including the journey, weather, food, ship operations and general environment.

2. Video diary and blog: the teacher will record a daily video diary which will be advertised on a blog via news stories reported by the University Corporate Communications', via the University's social media channels and MerseySTEM website.

3. The Science behind the Research: this video will be a comprehensive animation to explain the interaction between the atmosphere, chemistry and biology that underpins the research questions in ZIPLOc. We will incorporate footage to describe large-scale ocean circulation, the existence of nutrient poor open ocean gyres and how phytoplankton live in 'extreme environments' of the open ocean. Moreover, we will emphasise fundamental theories in biology linked to biological diversity and enzyme activity that may be present on the A-level Biology syllabus, for example.

4. The Resource Toolkit: the toolkit will contain media clips, still photographs, diagrams and animations extracted from the raw material and end products created for (2) and (3) which will be accessible via the outreach pages on websites of the University of Liverpool, MerseySTEM and Challenger Society. These toolkits will be freely available to school teachers and students.

Milestones: Success of this impact plan will be measured by the degree of interaction with the during the cruise via the blog, the number of talks given to schools using the resources generated, You Tube analytics and measurement of hits on websites.

Summary of Resources: We request 3 months support for Dr Andy Heath to implement the Pathways to Impact, and funds for audio-visual equipment to be used by the school teacher at sea and funds for travel and subsistence for the schoolteacher to participate in the research cruise, including funds for a sea survival course, medical and personal protection equipment.